Genetic Resources to Address Crop Loss from Insects and Insect Borne Disease

Technical abstract
Insects and insect-borne plant disease impose very significant stresses on food crops and forage crops in the developing world. This is an important factor in terms of food insecurity in a number of regions. This deliverable will provide genetic data and resources to address two entomological questions in the developing world. In the first, one virus of an African forage grass appears to be transmitted by a number of different insects (better genetic information will allow for better understanding and therefore management). In the second, one insect appears to be adapted to be a pest of many different African and Asian crops, including maize and sweet potato (better genetic information will allow an understanding of this unusual polyphagy and ultimately better management)